Surprisingly good behaviour of bio based compostable packaging (Sugobio)

A long established barrier to growth for the global biopolymer industry has been producing a grade of material that is bio based, low cost and home compostable.

Biome Bioplastics have determined a potential method to produce a material that can be successfully composted at lower temperatures (~25oC), rather than the industry standard temperature (~55oC).

This new grade of material keeps very similar material properties to existing grades of (non home compostable) biopolymers. This makes it a very attractive product within the biopolymer market, with a strong competitive edge - due to more favourable end of life credentials.

Biome wish to conduct further analysis of this material to gain a deeper understanding of the root causes of the changes to the compostability. This will enable Biome to refine and monitor key measurements to improve product quality and consistency at commercial scale.